Intelligent Fingerprinting; a new, rapid and non-invasive technology for detecting Drugs of Abuse

Intelligent Fingerprinting Limited have developed a technology that allows metabolites
present in the human body to be detected in human fingerprints. This in turn allows many
substances that a person may have consumed to be detected (semi-quantitatively) in very
small quantities. This proposal is aimed at proving the technology feasible for use in
detecting drugs of abuse (DoA) in a variety of circumstances including criminal justice and
work place testing. To allow this to happen the project must develop a way to establish that
fingertips are not contaminated in any way by first cleaning them and stimulating the
production of sweat by using a method known as iontophorisis. This is an established method
of producing sweat that been used for testing for Cystic Fibrosis in people for many years;
however, to adapt and use it for the IFP fingerprint test carries with it many technical and
commercial risks.